Development of a novel process that provides sustainable materials for new infrastructure using residual, post-consumer waste streams

The management of difficult-to-recycle waste streams is a global issue, resulting in potential resources being sent to landfill or incineration.

Singapore's "Zero-Waste" target requires sustainable waste and resource management to drive climate resilience, resource resilience and economic resilience. Nevertheless, population growth and poor recycling awareness is a huge problem necessitating Singapore's reliance on incineration to manage a lack of landfill capacity: Singapore's only landfill (Semaku Island is forecast to close at least 10 years sooner than originally planned.

Similarly, within the UK there are numerous targets and initiatives to increase recycling rates and eliminate the loss of resources. However, organically contaminated plastics remain a significant challenge. In parallel, the built environment is a major contributor to carbon emissions worldwide, and there is a need for sustainable and locally-sourced construction materials to improve the credentials of this difficult to decarbonise industrial sector.

This project integrates two advanced recycling technologies to provide an innovative solution that converts these hard-to-recycle municipal solid wastes into a sustainable bitumen that can be used to minimise the environmental impact of fossil fuel derived bitumen. In the first process, our Solvergy technology, which was developed with support from UKRI, is used to depolymerise the waste to produce a base oil. This then undergoes transformation in Magorium PTE's NEWBitumen process, which was developed with support from Enterprise Singapore, so that a sustainable bitumen product is manufactured. The final product meets environmental and industry specifications and can be used for asphalt manufacture to pave "green roads".